University of Essex and Spark EV Technology Limited

To develop technology to improve electric vehicle journey predictions and learning algorithms and expand onto other vehicle manufacturers using machine learning.